Smart pipes for sustainable infrastructure innovation

Aquaspira Limited and the University of Birmingham are researching and developing a smart pipe for sustainable large-scale buried infrastructure projects. The research will cover the use of recycled materials for large-diameter composite storm/drain water pipes and the primary backfill used in their installation. It will also incorporate novel sensing for infrastructure monitoring.

The project will provide a platform to demonstrate the use of recycled materials in composite pipes providing alternative options for the construction sector as they seek to achieve government de-carbonisation targets. This research will accelerate Aquaspira's R&D that would not otherwise take place due to the COVID-19 crisis.

The project will significantly enhance the understanding of composite flexible pipes and structures in the UK and provide an exemplar for new, low-carbon technologies in the construction sector.